PriorPool: Intelligent Video Restoration and Enhancement via a Large Prior Database

Acquiring high-quality footage in challenging environments, such as low light, heat haze, and adverse weather conditions, presents significant challenges. These conditions not only result in visually unpleasing videos but also make interpretation difficult for both humans and machines. Consequently, post-processing becomes necessary. However, video restoration and enhancement are challenging due to the loss of information. Moreover, ground truth is generally unavailable. Therefore, this research project, PriorPool, aims to address these issues in a novel manner. We propose that prior information extracted from high-quality videos, which share similar content with the distorted videos, can serve as constraints during the learning process of modelling algorithms. This approach allows us to leverage the inherent characteristics and knowledge embedded in high-quality videos, providing valuable guidance for the learning-based restoration and enhancement of distorted videos.
PriorPool project aims to develop a comprehensive framework for video restoration and enhancement by addressing blind inverse problems with unsupervised learning. The specific objectives are as follows.

To define and acquire a comprehensive database that includes priors relating to high-quality videos serving as references for enhancing distorted videos.
To develop a new robust high-level representation of the video content. Distortions will generally alter video characteristics, increasing the difference between the input videos and the corresponding high-quality videos in the database, even if they have the similar content. This will minimise this gap to maximise the accuracy of acquired priors.
To develop a prior retrieval system, providing global, local, and context-based priors, along with statistically driven models that provide a reliable basis for video restoration and enhancement process.
To address blind inverse problems, where the degradation process during video acquisition is unknown. We will define a network to learn distortion functions from data that simultaneously inform the optimisation in Objective 5.
To develop and refine optimisation and learning strategies that are aware of the acquisition context and capable of learning without explicit ground truth information. The aim is to enhance video quality using unsupervised learning approaches.

The enhancement of distorted video is important in a number of fields including cell microscopy, space imaging, industrial metrology, surveillance, robotics and autonomous vehicles. While any solutions will have broad applicability, in this work we will initially target natural history filmmaking in challenging environments. The creative industries are a strength in the UK economy and Bristol leads the world, known as the Green Hollywood for natural history content, responsible for well over 40% of the world's productions.